AI Approaches to Remote Condition Monitoring for Improved Railway Asset Management

AI methods have been able to perform tasks of object identification and prediction with improving performance over recent years. In the context of condition monitoring for railway assets, autonomous processes utilising these methods can be performed to carry out condition monitoring and degradation prediction based on the data collected from the railway. This data will be used to predict the future asset state and its remaining useful life of various components of track, which then can be considered in evaluations of safety risk for passengers and searching for an optimal maintenance and renewal strategy. Fault classification methods and AI approaches have the potential to deal with several information sources and make predictions on assets in different locations.